University of Ulster and Profile Tree LLP

To improve the operational efficiency by implementing best practices from leading management thinking which will be achieved by influencing the team, processes and reporting structures.